The Pueblo United: Seasonal Mobilities in the Andalusian Sierra

My project investigates the impact of seasonal labour migration on economic and social reproduction in the Sierra de Grazalema region in Spain. Historically, the local economy relied heavily on olive farming and seasonal migration to Northern Europe during the off-season. However, in recent times, the region has been crisscrossed by various seasonal mobilities, such as labour migration to Northern Europe, incoming seasonal migration from North Africa and Latin America, national and global tourism, rural-to-urban emigration, and seasonal lifestyle migration. The village and its mobilities are also influenced and structured by local and global events, politics, and policies. This ranges from local schemes to repopulate emptying villages or conserving the traditional landscape - to global warming causing forest fires and drought, financial crises and forced austerity policies, and the heavily policed hard border to Africa just a few hours to the South. The study intends to address the tension between continuity and change attributed to modern villages by revisiting Grazalema and its surrounding area, which was initially researched by Julian Pitt-Rivers in the 1940s. The aim is to offer a historically grounded critical restudy that responds to contemporary academic and public interest in seasonal mobilities and their impact on rural life.